EPICTidal: Establishing the performance implications of employing lower cost methods for the manufacture of large scale tidal turbine rotors

EPICTidal : "Establishing the performance implications of employing lower cost methods for the manufacture of

large scale tidal turbine rotors"

One of the costliest components in current tidal turbines is the rotor blades. This project will assess the

performance implications of adopting new cost effective manufacturing processes for large diameter horizontal

axis tidal turbines. The project aims to significantly reduce the cost of these key components thus widening

access to this clean renewable power generation technology. The benefit will extend both to the UK, which is a

world leader in the development of the technology and home to the largest European natural tidal resources,

and to developing nations with similar abundant access to this form of energy. The team in Cranfield University

will undertake the assessment of the performance of cheaper, innovative, simpler and easier to manufacture

blades. This project will be undertaken in partnership with Designcraft Ltd, the leading composite blade

manufacturer to the UK Tidal Industry.